Feasibility study into lighter weight lower cost e-machine using thermoplastic composites

The aim of the project is to research the feasibility of producing the most power dense electric motor available for zero emission vehicles whilst reducing price by 35% and also CO2 generated during manufacture compared to current generation. CT expects that improving the power density and reducing the cost of manufacturing high performance, high efficiency electric motors will help accelerate the uptake of electric vehicles. The aim of this project is to understand feasibility of such a "Future Motor" .